Digitally Connected Supply Chains

"The purpose of the project is to provide a methodology and platform to digitally connect the construction manufacturing and built environment supply chains, to:

\*Deliver outcome-driven, optimised supply chains;

\*Increase productivity through the supply chain;

\*Increase auditability of construction delivery and asset quality, the 'golden thread';

\*Provide services and products through the lifecycle of an asset, including recovery and re-use;

\*Improve client visibility of what is being procured, what the product or service should entail, and what they should expect to pay;

\*Enable a circular construction economy.

Project outputs will include:

\*Outcomes-based digital procurement platform - an MVP capable of demonstrating the desired capability, and to clearly identify future development needs;

\*Servitisation benefits measurement methodology -- a clearly defined and published benefits measurement methodology for manufacturers to assess the opportunities for Servitisation, linked to the outputs and dynamic bench-marking of the procurement platform and supported by a Servitisation assessment tool;

\* Defined data requirements to support Servitisation and a digitally connected supply chain

\*Desktop case studies of both the outcomes-based platform and Servitisation methodology applied to real projects;

\*A detailed business case to bring the technologies to market.

Project partners are:

PCSG (Professional Construction Strategies Group) - specialists in construction strategy and digital transformation

Construction Products Association (CPA) - trade association who's members represent over 80% of construction products by value

MK9 Development - provider of outcomes-based procurement platforms in the care, housing, transport and health industries"